Proof of concept: Fully integrated capacitive touch controls in a stainless steel metal panel

Trumeter Technologies Ltd are a leading designer, developer and manufacturer of innovative
lighting, measurement and sensory technology. Following considerable success in the
automotive and measurement markets, coupled with technical advancements in capacitive
sensor technology, Trumeter wish to develop a basic lab prototype of integrated, capacitive
touch, stainless steel control unit and understand whether there is potential for the technology
to be applied in the consumer products market for the creation of the true capacitive touch
controls for home appliances.
The detrimental effect of temperature on electronics and limitations of sensory technology in
metal has so far restricted the integration of touch screen, button-less, control technology in
metal, restricting this technology being fully integrated into appliances, resulting in expensive
control units still being required and preventing size and smart control benefit aspects of the
technology being realised.
The project is being driven externally by demand from appliance manufacturers for
innovations to improve the design, cost and efficiency of their products, and internally by
Trumeter’s desire to differentiate themselves in the market. EU legislation on appliance
efficiency is also expected in 2018, further driving demand for new efficient technology.
If successful the project will result in the world’s first, touch sensitive control system
integrated into metal. Implementation of the technology will focus on ovens, before other
applications and markets are explored. Trumeter has over 60 years’ of experience designing
and commercialising sophisticated measurement, sensory products for a variety of industries;
if successful, Trumeter believe the technology has wider potential, for application in medical
devices, cars and other home appliances. The project will help ensure Trumeter and the UK
remains at the forefront of sensory technology and to the wider benefit to the UK
manufacturing community.